Decoding Cellular Networks: Establishing an Advanced 'Disease-in-a-Dish' Multi-Electrode Array Hub in the North-East for Drug Discovery

The human body is a complex arrangement of cells and tissues, with specialised functions. Many cells are electrically active and communicate with each other by way of electrochemical signals, particularly in the nervous system and cardiac muscles. Importantly, the way nerve and muscle cells interact creates complex network activity patterns which can be altered in diseases. Understanding how these patterns form, stabilise, and change is key for diagnosing and treating diseases.
However, understanding the behaviour of single cells, does not easily predict the so-called “emergent” network properties, which underlie many of the most important questions regarding development, physiology and pathology. To study these, one needs to record activities from many cells simultaneously, using technologies like multi-electrode array (MEA). MEA may also be used to study cells that are not electrically active, such as cancer cells, by measuring their resistance to electric current to continuously monitor cell death and proliferation.
To date, however, MEA recordings have typically been very low-throughput on individual preparations, meaning that different experimental groups can only be studied sequentially or separately. Recently, Axion Biosystems developed the Maestro-Pro MEA, which allows up to 96 different preparations / conditions to be simultaneously recorded. This represents an important technological advance which facilitates high-throughput, multiplexed investigations across different experimental groups, increasing efficiency, reproducibility of the data. Scaling-up our studies will permit development of more complex and clinically-relevant multi-organ disease models, ultimately facilitating the creation of targeted therapeutics for these conditions.
Multiple groups at Newcastle already possess significant expertise in MEA recordings and the analysis of these complex datasets, yet there is currently no facility for high-throughput MEA investigations in the North-East. The lead applicant, MA, has extensive expertise with Maestro-Pro technology, having developed and led the MEA unit at Cardiff University for over six years. He will leverage this knowledge, alongside the expertise of the research groups named in this application, to advance understanding of spatial network activity in various organ-on-chip disease models relevant to pain and neurological diseases.
MEA technologies are available across the UK however; they are mainly embedded in established research groups and are not accessible as a service. Our vision is to establish a state-of-the-art unique MEA Hub in the North-East bringing together the comprehensive experimental workflow support, along with access to complementary electrophysiological including imaging and data analysis expertise that exist at Newcastle. This Hub will be further strengthened by access to Newcastle Research Biobank for Rare and Neuromuscular Diseases and the unique Newcastle Brain Tissue Resource. Newcastle also hosts one of the largest academic computational biology centres in the UK, and has developed an innovative model for supporting computational studies across all biomedical sciences. This unique combination of tissue resources, cutting-edge technologies and computational biology, creates an ideal site to develop MEA recording capabilities, enabling in-depth interrogation of network activities in various disease models, advancing the understanding of disease mechanisms, and establishing a nationally unparalleled platform and service.
This proposal will additionally offer valuable opportunities for training and career advancement. The innovative and data-rich outputs generated by this system will significantly enhance our understanding of human diseases, potentially identifying new drug targets and screening of putative therapeutics. It will support various projects aligned with the MRC strategic plan and UKRI-MRC research goals, including precision medicine, advanced therapies, molecular and cellular medicine and multi-morbidity research.